Simply Perfect Retail Innovations

Our idea is to take Simply Perfect - our small retail establishment in sleepy Faversham firmly into the 21st Century.

Our challenge is to improve and integrate our information systems to facilitate data capture. That will enable us to better interface with our customers; indeed to identify higher-value, life-long customers so that we can provide higher-value, unique and bespoke products and differentiate us from our competitors.

Ultimately, this challenge is about developing innovations which will improve our bottom line and help us to grow in a competitive, changing landscape.